SOMA Analytics

“Britons work some of the longest hours in Europe, which is linked to stress, sleep problems,
reduced productivity and sick leave.” (The Guardian, July 2014).
The World Health Organisation has predicted that stress will become the number one cause of
disease in industrialised countries by 2030. Stress (and related conditions including anxiety
and depression) causes lost workdays, increases employee presenteeism (the loss in
productivity that occurs when employees come to work but function at less than full capacity
because of ill health), absenteeism and mental ill health.
SOMA Analytics has developed a novel, patent pending technology that is able to
automatically measure the impact of psychological stress on a scientifically validated basis by
using only smartphone sensors. No additional devices such as wrist or chest bands are needed.
SOMA Analytics’ stress management system has the potential to transform occupational
healthcare delivery, particularly in the engagement of employees and pro-active monitoring of
potential stress symptoms, facilitating more timely early interventions.
In the proposed project, SOMA Analytics, supported by a world-leading expert team and
guided by user feedback, will develop the following:
1) The existing core technology to a market ready prototype to be used in occupational
health
2) A big data driven recommendation engine which provides personalised interventions
for the user
3) Intelligent dashboard for HR departments to better manage stress in the workplace
The project provides a highly innovative approach to solve a major societal problem and will:
1) Help individuals better understand the impact of stress and prevent burnout and
depression
2) Help businesses save costs by reducing staff turnover, presenteeism and absenteeism
3) Proactively address mental health in the workplace
The company’s ambition is to become the world leading provider of highly engaging, scalable
and evidence-based stress prevention programmes